Rapid and Automated 3-D Visualization of Net Zero Technologies for more Efficient and Improved Stakeholder Engagement and Planning Consent

In order to realize their Net Zero ambitions Local Authorizes (LAs) need to engage, persuade and incorporate feedback from a broad range of stakeholders including national funding bodies, planning officers and the general public. Stakeholder and planning officer engagement is a necessary process, but is typically long and resource intensive which often stalls progress towards Net Zero goals. Delays and resistance are often centered around the perceived visual impact of projects which may be caused by misconceptions around the visual impact, a lack of evidence about how the project fits into the landscape or street scape as well as a lack of project concept clarity which doesn't allow stakeholders to raise issues and consequently leads to (expensive) downstream project risk.

Space Clipper Industries (SCI) is developing a software tool to rapidly render 3-D visualizations of project concepts and the surrounding landscape/streetscape, aiding the stakeholder engagement and planning consent process for Net Zero planning.

It does this by ingesting the standard 2-D GIS files (maps) of project concepts a, that planning teams currently produce, and, via an automated tool chain, renders a high fidelity 3-D model of concept and landscape. These renders can rapidly be updated to incorporate stakeholder feedback by altering the underlying 2-D GIS file or the 3-D model. The 3-D model can be used to output static images (from particular view points), video fly-throughs or walk throughs and even VR experiences.

Within this project we will further develop, test and refine our solution on two live trials which include facilitating stakeholder engagement within Local Area Energy Planning as well as aiding planning officers assess the visual impact of planned public EV chargers within listed and conservation areas.

We are very pleased to be working with Oxfordshire County Council, Advanced Infrastructure Technologies and Insight6 on this project.